FACCE-JPI Knowledge Hub: project MACSUR theme LIVE-M WP1: Building and exploring datasets on climate change in relation to livestock and grassland

Technical abstract
There are limited data concerning the adaptation of livestock production systems in Europe to climate change. This means that estimates of baseline impacts are few and therefore analyses of the advantages and disadvantages of particular adaptation strategies difficult to assess. Similarly, risk thresholds and the likelihood of severe events are not well understood.
This means that the need for and capacity of both autonomous and planned adaptations is unclear and represents a major gap in the provision of scientific evidence to policymakers and other stakeholders.

Major challenges for the Livestock Sub-Theme are:

(i) Identify, evaluate and increase the accessibility of relevant datasets for grasslands, livestock production and climate change
(ii) Compare models at a variety of spatial scales such as grass growth, grasslands and livestock production systems (including infectious disease) and assess model robustness and uncertainty in their estimates
(iii) Integrate models across scales with a central focus on adaptation but consideration also of mitigation measures and potential trade-offs
(iv) Disseminate outcomes to inform policymakers , stakeholders and end-users
(v) Undertake cross-cutting activities with other themes and integrate whenever possible livestock models with crop and socio-economic models in case studies and integrated pilot studies.

Potential impact
The project aims to improve our understanding of the uncertainties surrounding the ways in which European agriculture will adapt to and mitigate climate change. It is therefore of direct relevance to policy makers and the producers and users of food in the European Union. The project is very high profile and is certain to attract considerable interest from these communities as it progresses. In order to ensure that we able to meet this demand for information we will integrate dissemination within the project. A website is under development and it is intended that stakeholders will be involved in the major events of the project, beginning with the kick-off meeting and concluding with the final conference. Beyond Europe, it is expected that the activities of this project will also contribute to the parallel, global modelling efforts of the AgMIP consortium.